Productionisation of an Additive Manufacture Technology Driven Servo Valve Design

Blagdon Actuation Research Ltd and 3T RDP Ltd are collaborating to promote the entry into production of an innovative hydraulic servo valve technology. The programme is focused on providing foundation engineering knowledge and process improvements for an Additive Manufacturing (AM) process. The project includes the generation of pressure fatigue data in both small samples, and for complete hydraulic manifolds. This data will be used to optimise the valve technology which will undergo representative environmental and strength testing.